ECM-led physiological maturation at the heart of cardiac development

Shape change and functional maturation are fundamental aspects of organ development during embryogenesis, and are driven by changes in cell shape, size and physiology which ultimately support tissue function. Even though morphological and functional maturation occur in concert during development, almost nothing is known about how these processes are coordinated in the embryo. During early cardiac development, for example, the heart undergoes significant morphological rearrangement driven by regional expansion and reduction of cell volume, which occurs simultaneously with onset of contractility and the transition from spontaneous cardiomyocyte depolarisation and peristaltic contraction to paced initiation of the heartbeat and directional conduction. This is further accompanied by a gradual reduction in action potential duration and increased heart rate. Contractile and electrophysiological maturation of the heart is thus tightly linked to morphology. Open questions include: Why is peristalsis initiated in a directional manner in the absence of a pacemaker? How does action potential duration reduce as the heart develops? How is propagation of contractile activity standardised across a morphologically changing organ? Unifying these could be an overarching concept that electrophysiological maturation is morphology-driven.

The extracellular matrix (ECM) is a diverse milieu of sugars and proteins which supports multiple aspects of organ development, including in the heart where specific ECM components promote different aspects of morphogenesis. ECM content is dynamic, involving synthesis and degradation of different components as organogenesis progresses, providing a spatiotemporally evolving environment to support specific developmental processes. Some ECM components such as Hyaluronic Acid (HA) and Proteoglycans (PG) sequester water, and thus their levels can have significant impact on the osmotic properties of the matrix, influencing neighbouring cells via osmotic and/or ionic regulation. ECM content could therefore influence aspects of cell or cardiomyocyte biology such as cell volume and intracellular (macro)molecular crowding. Furthermore, in vitro studies have identified roles for HA in regulation of membrane potential, linked HA with conduction disorders such as atrial fibrillation, and have associated changes in cell volume with stabilisation of membrane potential. The early ECM in the developing heart is HA- and PG-rich, and the relative composition, organisation, and likely hydration of these components is dynamic during cardiac morphogenesis. Together this suggests a tantalising new hypothesis that the dynamic ECM is the hub that coordinates morphological, electrophysiological and/or metabolic maturation in the developing organs such as the heart.